Spatial and temporal dynamics of the Late Pleistocene Spey Valley Ice-lobe.

Accurate understanding of the dynamics and timeline of palaeoglacier climate response is crucial for future ice sheet predictions. However, reconstructing the spatiotemporal dynamics of Late Devensian Ice Sheet retreat in the Scottish Highlands between ~17 -11.3 ka BP is restricted by inconsistent geomorphological mapping by different technologies, incomplete areal coverage and poor chronological control on the timing of glacial landform genesis.

This project will investigate a key terrestrial outlet lobe of the West Grampian Highlands Ice sheet during the deglaciation, the Spey valley. The project will apply modern geomorphological mapping techniques with state of the art of chronological tools. The mapping component will integrate high-resolution topographic data, aerial imagery, and field-based techniques, combined with ground truthing in the field. This work will inform the sampling strategy for cosmogenic radionuclide dating to establish a precise chronology of glacial retreat. Additionally, lake sediment archives from sites along the valley will be analysed to refine the chronological framework and retreat dynamics, involving the use of glaciolacustrine sediments, tephrochronology, and radiocarbon dating of buried organic material.

By reconstructing the spatial and temporal dynamics of ice-sheet retreat in Scotland, this research will provide critical insights into the response of ice masses to climate change and the cryospheric response to known periods of abrupt climate cooling. The results will contribute valuable data on past ice-sheet behaviour, with implications for predicting the future dynamics of modern glacier systems in a warming climate.